Quantum Dot Nanostructures for Optical Quantum Technologies

The unique properties of particles of light (photons) can enable a host of new technologies, such as quantum communication, computation, and sensing. However, the realization of these technologies requires scalable and efficient sources of quantum light. Quantum dots (QDs) are nanoscale artificial atoms that can efficiently emit and interact with photons, making them ideal photon sources for optical quantum technologies. By integrating QDs within optical nanostructures such as waveguides and cavities, we can further tailor their interactions with light, opening new technology possibilities.
This project will explore the design, optimization, and characterization of QD nanostructure devices for various quantum technology applications. Novel nanostructure designs will be investigated that can achieve significantly stronger coupling between QDs and light, with the potential to significantly increase both the brightness and operating temperature of the QD photon source. In addition to these benefits for applications, this would also represent a novel regime of solid-state quantum optics, with extensive new fundamental physics to explore in the coupling between the QD and the macroscopic environment.
The project will involve both computational and experimental work, harnessing Sheffield's High Performance Computing facilities to simulate and optimise nanostructures that will subsequently be fabricated in the on-campus Nanoscience and Technology Centre. Experimental investigations will be performed in a state-of-the-art laboratory in the Department of Physics & Astronomy, using cutting-edge techniques and equipment to characterise samples using time-resolved spectroscopy and interferometry at the single photon level.
The optimised QD nanostructures will then be used to investigate new quantum science and technologies. By studying the dynamics of the QD on picosecond timescales, new physics arising from the strong light-matter coupling will be revealed, with the potential to decouple the QD from the detrimental effects of the macroscopic semiconductor environment. Harnessing these advances, new optical quantum technologies will be explored, including secure quantum communication and quantum-enhanced sensing and microscopy.